Voters in Context: The British Election Study 2015

In 2015 the British electorate will go to the polls amidst pronounced socio-economic and political changes. The election will follow a decline in political engagement, trust in institutions and politicians, and support for mainstream political parties. It will be fought in a context of the historic coalition government, new constituency boundaries, a reduced number of MPs, and a referendum on independence for Scotland. It will also follow a period of recession, rising social inequalities and difficult political choices as the government attempts to implement both austerity and growth. The 2015 British Election Study will need to address concerns about representation and accountability, growing disengagement with mainstream political choices, and the impact of economic hardships and austerity upon political attitudes and participation.

Our proposed study, themed 'Voters in Context', is designed to aid understanding of how the changing political, economic and social context impact on British electoral behaviour. The study design will allow users to analyse the influence of the geographical diversity in social, political and economic context through a spatially dispersed survey sample. Comparing voter responses across successive election studies provides important evidence about the role of historical party political and institutional context. This will be made possible by maximising the extent of comparability with past studies. The study will also allow scholars to understand the role of national institutional context by ensuring comparability between Britain and other countries (through delivery of the CSES module). The inter-election panel will provide a platform for robust causal analysis, individual-level over-time change, the experimental study of question wording effects, and experiments designed by and for the wider academic community. Users will be able to analyse the vote in the context of the daily short campaign, using innovative data collection from twitter alongside a daily voter survey.

This joint proposal from the Universities of Manchester, Oxford and Nottingham is designed to address these issues by provision of four main components: first a high quality address-based random probability sample survey conducted via face-to-face interviews for maximum representativeness, geographic variation and macro over-time (long-run) comparability. Second an inter-election internet panel across four annual waves, including pre- and post-general election waves, to allow analysis of individual level change, robust causal analysis, and to facilitate understanding of inter-election political events and elections (local, European, devolved, mayoral). Third, a daily rolling thunder campaign study of voters, to allow analysis of shorter term campaign effects, alongside innovative daily twitter harvesting, to provide important contextual information on the campaign. Fourth, a 'Comparative Study of Electoral Systems' (CSES) module in the post-election random probability survey to enable all-important international comparison. The study will maximise value for money through a program of data linkage and harmonisation with related "satellite" studies and data collected for administrative purposes, developing an integrated data infrastructure for the study of elections in Britain.

We will maximise the public relevance, usage, accessibility, operational efficiency, and academic impact of the BES, ensuring that the study provides the best value for money (enhanced by substantial institutional contributions) and that it reaches the broadest possible community of scholars and other users. We are partnering with national organisations in their analysis of representation, engagement, and voter registration. We will also provide for the development of the BES as a vehicle for improving the understanding and usage of quantitative methods in social science in general and political science in particular.

Potential impact
The BES constitutes a key research resource for a wide range of users beyond academia. The data and associated scholarship serve an important role in understanding the electoral process and the health of democracy. This will be particularly relevant in 2015, due to declining political engagement, the implications of multi-party and multi-level governance for accountability, and of economic austerity for political representation.
Beneficiaries: Politicians and parties benefit from understanding the consequences of their policy positions and campaigns, public attitudes towards politics and reasons for vote choice and voter turnout. BES data is beneficial to political actors in Scottish and Welsh government, local government, European parliament elections, mayoral government, and to independence referendum campaigners in Scotland. BES data has international value in our proposal by enabling comparison with other countries, benefiting international observers, comparative researchers and politicians. Journalists and commentators benefit from non-partisan analysis and interpretation, and from a high-quality data source; enhancing public understanding via informed commentary. To the extent that effective policy is informed by understanding public preferences and priorities, national, regional and local government policy-makers derive benefits from the understanding of public attitudes. Policy benefits are direct on political reform and on voter registration methods. Beneficiaries also include think tanks, trade unions, commercial and third-sector organisations. Think-tanks and trade unions benefit from understanding public attitudes and political consequences. Commercial pollsters benefit from insights on question design and subsequent analysis, and from scientific capacity-building in the academic analysis of public opinion. Social media and e-government specialists will benefit from insights into social media trends and effects. Further benefits will accrue to third-sector organisations such as the Electoral Commission and the Hansard Society. The specified organisations will benefit from closely linked BES questionnaire priorities, from research into electoral registration and into political disengagement, accountability and representation, and from shared research goals, and dissemination activities.
Potential Impacts: The proposed study maximizes opportunities for impact during the four-years of the study, and is expected to achieve impact in subsequent years and elections, as policy-makers respond to the data and the research, and politicians implement changes in strategy. BES data accessibility - to any user - will ensure the longevity of potential impacts. Our partnership with the Electoral Commission is specifically intended to inform decision-making on voter registration, to understand the effect of a new method of voter registration on national and local turnout, and in turn to inform local authorities on voter registration and turnout. The election study spans a crucial period in this policy area, and is ideally suited for this impact partnership. Our partnership with the Hansard Society will inform the Society's planned focus on representation, to guide politicians and policy on civic attitudes to politics, in partnership with the Society's annual 'Audit of Political Engagement', and to inform public understanding of these issues. Impacts on national and devolved political party strategies and on policy-making will be maximized via the study design and via a series of events (see Pathways to Impact), and impact on media reporting - and on public understanding of politics and of the relevant elections - will be on going. The collection of election data contributes, ultimately, to the nation's wellbeing. This depends, at least in part, upon the relationship between the electorate and its political elites and on the quality of political representation; which the BES is uniquely able to assess.